Understanding Deep Learning

Deep learning has been transformative, opening many applications that previously did not exist. However, there remain many questions about why it works as well as it does. An understanding of this opens the potential to designing better algorithms. This project will explore this at a theoretical level.